Investigation of the molecular and cellular mechanisms of in vitro phage therapy in human cells and of the innate immune response against E. coli O18

The problem of antimicrobial resistance is nowadays major and the need to identify alternative methods to antibiotics to tackle bacterial pathogens is obvious. One of the potential alternatives is phage therapy, the use of bacteriophages with high specificity against the targeted pathogen, as antimicrobial agents. Even though the interest in phage therapy has grown lately due to the problem of antimicrobial resistance, there are still concerns of this approach among others because of the potential for immune responses and rapid toxin release upon bacterial lysis. In this project, we aim to investigate the cellular mechanisms of phage therapy in vitro, using infected human cell line models mimicking the disease caused by the pathogen of interest, and further identify ways to measure the innate immune response in human cell environment against the targeted pathogen and the phage. Additionally, we will construct different phages with optimized characteristics compared to the wild type to be used in human cell environment and we will compare the immune response using different conditions and the different phages. Our aim is to investigate the conditions in which the immune response against phages is minimal. These results will help us investigate better the basic mechanisms of phage therapy and how it can be made safer.